Clear coatings for indoor metalwork conservation

This PhD project intends to research past and present clear coatings used within the conservation of metalwork objects, particularly objects stored indoors in non-ideal environments and those which may be involved in handling demonstrations. The projects intends to reassess current treatments used on metalwork objects and devise a more suitable protocol where commonly used coatings or corrosion inhibitors may not provide the most suitable protection as advertised or first thought. This project will work closely with English Heritage using a number of their on site locations such as J.W.Evans silver factory and Dover's war tunnels as case studies and locations for real time testing.